A Targeted Autonomous Inspection Service for Offshore Wind

In this project, Sulmara Subsea, a UK SME, and international offshore subsea service provider, is partnering with BeeX, a Singapore based deeptech spinoff from the National University of Singapore, in completing industrial research leading to implementation of a ground-breaking subsea inspection service for offshore windfarms (OWF). Increasing global demand for renewable energy sources has resulted in rapid, sustained growth of the OWF industry. As the industry expands, operators are under increasing pressure to reduce operations and maintenance (O&M) costs, yet underwater inspections are key in ensuring maximised longevity of assets. There is also mounting pressure to remove unnecessary requirements for personnel to be present within OWF fields during O&M activities, to address the poor safety record of OWFs in UK waters, which falls way below UKCS upstream Oil & Gas.

To conduct inspections using conventional manually intensive methods, requires large crews and vessels, is resource intensive, and is proving increasingly unsustainable if projected increases in OWF capacity (5x current capacity in the UK by 2030) will be realised in the near-term. The solution being advanced within this project, involves a targeted, automated approach to inspection of the major subsea assets within OWFs, utilising a cutting-edge Robotics as a Service (RaaS) concept. This will draw on a decade of R&D work on Hovering Autonomous Underwater Vehicles (HAUVs) completed by BeeX, and will involve scaling up a prototype HAUV, which will form the central component of the inspection service to be rolled out by Sulmara. The choice of sensor payloads installed on this vehicle, and the operational methodology of the service, will be informed by research undertaken by a second project partner, the University of Strathclyde (UoS). UoS academics involved in this project, will draw on an extensive knowledgebase in the field of subsea asset integrity, and material fault/failure mechanisms, to assist Sulmara in developing a risk-based inspection methodology, honing the focus of underwater inspections on critical area and components of the subsea assets. This approach aims to optimise subsea inspections, both removing requirements for large crews of skilled operators to be transported to OWFs for inspection campaigns, and will minimise overall inspection requirements. Sulmara are currently a supplier of survey services to OWF operators, however, through utilisation of BeeX's HAUV inspection platform, Sulmara plans to expand their current service offering, breaking into the asset integrity market, displacing current inspection service providers, through introduction of a lower-cost, more efficient, lower carbon solution.